Ultrasonics - IP position and Advice

Absolute Engineering wish to develop & protect a complimentary product for its carbon fibre ink chamber. 80% of Absolutes client base and 100% of the OEMs are overseas. This additional product will allow anilox rollers to be cleaned in situ.

Expert interpretation and analysis of the background IP in the field of printing & ultrasonic technology is being sought to avoid infringement & maximise the strength and scope of the developed foreground IP. This will add huge commercial value to the product(s).